Lorin Gresser - Women in Innovation 2016

Dem Dx offers a transparent, step by step, decision making process for healthcare professionals to use in training and when caring for patients. Dem Dx guides the user from the presenting symptoms through to a diagnosis, enabling medical students and clinicians to take a more structured and reasoned approach to clinical care, avoiding unnecessary investigations, treatment and missed diagnoses. It combines the power of unique medical algorithms, which are verified by artificial intelligence and decades of clinical experience to provide a transparent, clear reasoning process based on clinical signs, symptoms, and historical evidence. This grant will enable us to the test the effectiveness of Dem Dx, at the point of care, across different clinical settings. Dem Dx would partner with select medical centres (GP practices, A&E centres and a wider community of users), collecting empirical feedback on the innovation. This will also allow us to further develop the efficacy and accuracy of the algorithms that underpin the diagnostic pathway, integrating region specific suggestions based on real time prevalence of conditions.